High resolution modelling of fate and transport of organic micropollutants and their effect on ecosystems in small rivers

There is strong evidence to suggest that the growing presence of organic micro-pollution in our freshwater sources, such as pharmaceutical waste and pesticides, are harmful to aquatic life. The Environment Agency and water industry has put a lot of focus on developing a comprehensive source appointment model to monitor chemicals emissions (SAGIS-SAMIT). However, whilst these models exist on a national scale, the fate and behaviour of micro-pollutants in small dynamic river systems has never been accurately described. Highly dynamic systems can see a change in water flow and emission loads by orders of magnitude in a very short time. This means that the current models, that are based on simple dilution and first order kinetics, become inadequate at describing the system.
My PhD project will aim to:
(i) Develop a small-scale river model that couples hydrological and water quality modelling at high temporal and spatial resolution.
(ii) Calibrate and validate the model for key micro-pollutants. In collaboration with Wessex water, a small river will be selected for a case study to collect the biological and chemical data needed.
(iii) Use the model as a risk evaluation tool to identify time and location dependent risks to aquatic life and specific ecosystem functions. It will also be used to run multiple contingencies to predict the effects of abatement options.

If my aims are successful, this model will give decision makers insight into the time dependent risk profile of micro-pollution in small rivers. This may lead to a reassessment of abatement strategies needed to comply with water quality regulations and maintain a safe supply of drinking water. Also, the possibility could exist to integrate my model into the SAGIS-SIMCAT modelling systems and therefore strengthen the nation-wide monitoring strategy.

The project has relevance to NERC, the research council that funds the project because it seeks to address the key research themes of the GW4 FRESH centre for doctoral training. Specifically, this project aims to address the theme related to emerging global change risks to freshwater ecosystems.